Search for dark matter with the LUX-ZEPLIN experiment

The PhD project involves data analysis from the LUX-ZEPLIN (LZ) dark matter experiment. LZ will be aeration from 2021 and the student will analyse data from the first commissioning and engineering runs moving to the science data analysis afterwards. The projects also includes software development for the data analysis and Monte Carlo modelling of backgrounds for LZ.